REPOSITIVE LTD: DEVELOPMENT OF A PROTOTYPE “PRIVACY PRESERVING QUERY ENGINE” – FOR SECURE QUERYING OF CONFIDENTIAL GENOMICS DATABASES, TO ENABLE EFFICIENT AND ETHICAL DATA SHARING FOR PRECISION MEDICINE, DISEASE DIAGNOSIS AND GENOMICS RESEARCH.

REPOSITIVE LIMITED is developing bioinformatics and web tools to overcome the barriers
to access to human genome sequencing data to support new development in medical research,
diagnostics and development of new cures.
We are developing repositive.io, our online platform and web application for collaborative
data discovery, metadata management tools, secure data access for individual users and data
focused collaborations within and between institutions. It will enable users to access and use
the INFORMATION stored in genetic sequence WITHOUT accessing the data itself or
compromising IP or associated personal information.
It will comprise (1) a Data Discovery Platform as a set of data discovery and management
tools with open access due to be launched at beta in April 2015 and (2) premium functions to
enable collaborative and privacy preserving access to data as part of a data discovery
functionality. These premium functions will be enabled through a novel commercially and
technically innovative Privacy Preserving Query Engine (PPQE).
Funding of this Smart project, lasting 6 months, will enable us to develop, to Proof of Concept
stage, the novel functionality of our Privacy Preserving Query Engine. On completion, we
will be able to offer it to target customers for testing and then to bring it to market by Q2
2016.